European participation in global biodiversity genomics endeavours aimed at identifying all biodiversity on Earth

The Biodiversity Genomics Europe (BGE) Project The Biodiversity Genomics Europe (BGE) Project has the overriding aim of accelerating the application of genomic science to enhance understanding of biodiversity, monitor biodiversity change, and guide interventions to address its decline. BGE coordinates and upscales DNA barcoding and reference genome generation in the context of European biodiversity. The Project develops synergies by aligning efforts and resources of the DNA barcoding and genome sequencing communities across the continent. The BGE objectives with derived ambitions: CAPACITY: To establish functioning biodiversity genomics networks at the European level to connect and grow community capacity to use genomic tools to help tackle the biodiversity crisis with the ambition to (a) Future-proof our networks on biodiversity genomics research, (b) lower access thresholds to biodiversity genomics research, and (c) promote co-creation and citizen engagement. PRODUCTION - To establish and implement large-scale biodiversity genomic data-generating pipelines for Europe to accelerate the production and accessibility of genomic data for biodiversity characterisation, conservation and biomonitoring with the ambition to (a) establish distributed and inclusive capacity, (b) build economies of scale and (c) connect previously disjoined resources to deliver relevant knowledge. APPLICATION - To apply genomic tools to enhance understanding of pan-European biodiversity and biodiversity declines to improve the efficacy of management interventions and biomonitoring programmes. With the ambition to (a) improve the use of biodiversity genomics data in science policy and (b) establish European-wide large scale biodiversity genomics research mechanisms. The BGE Consortium is comprised of 33 partners across 20 countries and brings together, for the first time at this scale, the two communities for barcoding and reference genome to implement its aspirational programme.